Once upon a time and place: Story Maps of climate change

PROJECT OUTLINE
This project invites young people to develop an online collection of spatial stories on climate change. Using ArcGIS story maps, a platform for creating spatial stories using mapping tools, images and text, students will be invited to a create story map project, to document their feelings on, concerns about or activities related climate change. Students will be invited to engage with a series of online resources on climate change research, on human impacts and on mitigation strategies to provide them will ideas. Students will also be invited to a series of workshops on how to use story maps and on artistic responses to climate change looking at the literary, visual and dramatic arts. Students will then be invited to work in teams to create and design their own story map which will be curated as an ArcGIS Story Map collection. All Story Maps will begin with the line 'Once upon a time and place'. Stores can be about environmental/physical or human issues. A selection of Story Maps will form part of a public exhibition. All of the maps will also be publicly available online.

HOW OUR RESEARCH IS EXPLORED
The project team includes a scientist who is engaged in climate research, a geographer who works on literary geographies, and a GIS specialist who works on spatial data analysis and visualisation.
Climate change research is explored through recorded lessons, encouragement of students to engage with climate change research via data visualising and existing story maps
Literary geographies are explored through recorded lessons, exploration of creative accounts of place, and the encouragement of students to produce their own creative writing about place, in which they consider their own sense of place and that of others.
GIS is explored through the student engagement with spatial data, exploration of data visualisation tools and the production of Story Maps.

PROJECT AIMS
To encourage engagement with climate change research by providing students with the tools to explore how the causes and impacts of climate change, as well as mitigation strategies, have been mapped and visualised at a range of spatial scales
To inspire creativity in young people by demonstrating how the art is a medium for expression, for encouraging empathy towards others, for mobilising action and for bringing about change
To enable students to use map-making as a vehicle for creative expression
To encourage collective creativity
To create a template for a public engagement.

ACTIVITES
Invite schools to participate (invite to RBK Head Teachers Network)
Production of project web page to publicise activities, disseminate outputs, and encourage ongoing post-project engagement in Story Map production.
Initial briefing session online (2 hours via Zoom)
Dissemination of teaching resources (6 recorded lessons with activity sheets)
Run three on-campus and/or online workshops (2 hours each to be run over two days)
Run project support sessions where project team and student ambassadors visit schools to provide support with project (2 hours)
Plan public exhibition at Stanley Picker Gallery and exhibition launch
Hold launch and run exhibition (4 days)
Evaluate achievements, outcomes, impacts (see evaluation methods)
Analyse data generated from project (Story Maps produced, reflections of project team, evaluation data from students and teachers, feedback from participants at exhibition).

TARGET AUDIENCE
Secondary school pupils in the borough, the wider public

PROJECT TO LINK WITH
Secondary school pupils in the borough, and the RBK Teachers Network, KU Outreach Team, The Stanley Picker Gallery, ESRI

INTENDED OUTCOMES/IMPACTS
Increased awareness of climate change issues amongst student participants
Increased awareness of the role of the arts in responding to climate change and encouraging climate change action
Empowerment of students for engagement with global issues
Skills development